The Passions of Youth

The Passions of Youth, which follows on from research conducted for an AHRC supported monograph, Being Boys, intends to showcase the creative potential of 'ordinary' working-class young men in their teens as an alternative to popular assumptions made about working-class young men, which tend to ignore the ordinary and everyday and focus on the exceptional, sensational and negative. This proposal focuses on the 'joiners', those who have actively followed particular leisure interests, with the aim of strengthening and validating their choices and communicating their enthusiasm for them to a public audience. The Passions of Youth celebrates the skills and experiences that working-class young men often develop when they participate in particular leisure activities, in this case football, speedway and music. The project is delivered through three groups in Manchester and Salford: FC United of Manchester, Belle Vue Aces (Speedway) and Salford Youth Hub, and uses a variety of creative approaches and the medium of these shared leisure passions to enable working-class young men in their teens and older working-class men who were teenagers between the 1940s and 1970s to explore changing experiences of youth. The young working-class men will be empowered to shape their own narratives of their leisure experiences and alternative interpretations of age and working-class masculinity.

The Passions of Youth is more than about the activity itself, in this case, football, music and speedway racing; it offers participants opportunities to reflect on and become more self-aware of the wide range of skills these activities utilise, from social interaction and collaboration to self-sufficiency and resilience. A range of creative activities, chosen by the young men themselves, will help them to acquire new skills and the confidence to put their leisure pursuit into a broader historical and community context. The activities will build up knowledge and confidence by giving individuals a sense of empowerment and ownership to help them convey the personal meanings of their particular leisure enthusiasm and share, learn and reflect on it with others outside their immediate environment. The young men who participate will develop a range personal and transferable skills, becoming experienced in authoring the creative and social aspects of their projects, creating new archives and collections, articulating their own ideas and showing how history can be used to 'do something positive'. The involvement of Manchester Histories and the Manchester Histories Festivals in 2014 and 2015 will provide large audiences for the project's creative outcomes. Local communities will be encouraged to take pride in the expertise of these young men, public awareness of their potential will be raised and popular stereotypes of their behaviour will be challenged.

The Passions of Youth is based on collaborative partnerships and sustainable, creative engagements between Manchester Metropolitan University, community organisations and those working in the creative professions across Greater Manchester, which will enable the young men to present and showcase their particular leisure enthusiasms to each other and to the public. The proposal's underlying aim is to communicate the potential of humanities research to stimulate fresh and innovative approaches to aspects of working-class young men's lives which are usually overlooked and unseen by the public and in broader political debates.

Potential impact
Who will benefit?: The most direct beneficiaries will be working-class young men from East Manchester (Belle Vue Aces Speedway); an ethnically diverse group of young men from north Manchester, (FC United, Manchester); white working-class young men who are members of Salford Youth Hub's Young Fathers Group. The project will improve communication and presentational skills and broaden personal and educational horizons through engagement with university students and access to education advice via university staff. MA students and undergraduate volunteers will be encouraged to become respectful researchers and public engagement practitioners, sensitive to the community and personal implications of academic research. The image of local communities will be enhanced by publicity about the positive aspects of these young men's lives. Youth workers and community education professionals will gain from the project's ideas and resources. North-west archives will acquire valuable youth-inspired collections. The ability to stimulate further similar initiatives will be encouraged by the development of new, sustainable creative engagements and partnerships between MMU, community organisations, creative professionals across Greater Manchester, third sector organisations and the general public.

Why does it matter?: The Passions of Youth matters because society needs to be less dismissive of working-class young men and recognise their ability to demonstrate enthusiasm, commitment and potential. The proposal connects with and supports broader policy themes in relation to youth work and community engagement and links to current policy discussions among youth workers and educators, who have emphasised the need to develop more creative ways of engaging boys and young men (Haen, 2011; Way & Chu, 2004). The young men from diverse geographical areas who engage with the project will acquire new experiences and understand similarities and differences by coming into contact with others from different localities and cultural backgrounds and learn more about the historical and social context of their activity. Health and well-being will be promoted through the process of sharing, learning and reflecting with others, empowering participants to communicate to a wide audience and challenging the negative assumptions often made about young men from their social backgrounds.

Dissemination: Dissemination through Manchester Histories and the final symposium will bring project activities to a broad regional and national audience, which will include local communities, youth workers, educationalists, schools, history and heritage groups, archivists, librarians and museums personnel. MMU's press office will generate local and national print media coverage.

Capturing anticipated benefits: Evaluation and monitoring will ensure that the project is on target. Potential routes into creative engagement (and learning) will be recorded via qualitative feedback, and monitoring views and responses via social media and other media coverage. Website analytical software will monitor views and engagement through project promotion on the Manchester Histories website. Visual documentation will be conducted via photography or the involvement of an illustrator.

Demonstrating success: Manchester Histories will help support the project's sustainability over the longer term. It will ensure that contact with groups and individuals will be maintained after the funded activities have finished and help establish new models of engagement and best practice for the future. The provision of Arts Award training for the management of each group will support on-going creative activities and future projects. Manchester Histories and the Manchester Centre for Regional History will continue working with each of the groups and will look for further on-going funding to enable creative activities to be developed and expanded with each organization after the Passions of Youth finishes.